Roles of RNA binding proteins in glioblastoma development

Glioblastoma is the most aggressive and deadly form of brain cancer. Despite surgery, radiotherapy, and chemotherapy, most patients survive just over a year after diagnosis. One major reason for this poor outcome is the high level of variability between tumours in different patients. This variation is driven by a small population of stem-like cells within the tumour that promote growth, resistance to treatment, and recurrence. To improve survival, we need to understand what makes these tumours behave differently and find new ways to target them more effectively.
Recent research, including my own, has identified RNA-binding proteins (RBPs) as key contributors to this patient-to-patient variability. RBPs regulate the fate of cellular RNA, controlling how genetic information is processed and used. Many RBPs form small compartments in cells called biomolecular condensates, which help them carry out their functions. Abnormal levels of RBPs and changes in their condensation behaviour have been linked to cancer development and progression in other tumour types. However, their role in glioblastoma remains largely unexplored.
This project aims to uncover how RBPs contribute to glioblastoma and assess their potential as therapeutic targets. I will use advanced proteomic technologies that I developed in previous work to measure both the abundance of RBPs and how they form condensates in glioblastoma stem cells derived from patients. This will help me identify which RBPs are dysregulated in glioblastoma. I will then test their functional relevance by altering their levels in cells and evaluating the impact on tumour-like properties using both laboratory and animal models. For RBPs that show strong links to glioblastoma progression, I will use targeted mutagenesis to dissect the role of condensation in their function. This will help clarify whether disrupting condensate formation can weaken the cancer-driving activity of these proteins. Finally, I will map the specific RNA–RBP interactions that support either RBP condensation and/or activity, with the goal of identifying molecular interfaces that could be targeted by future therapies.
RBPs are emerging as promising drug targets. Small molecules that inhibit some RBP activity are in clinical trials. Recent studies suggest that modulating RBP condensation with small molecules could offer a new therapeutic strategy. This approach has already shown potential in treating viral infections and neurodegenerative diseases. By applying it to glioblastoma, this research could open a novel pathway for therapy. The findings will be shared publicly to support further research and may guide pharmaceutical efforts to develop drugs that cross the blood–brain barrier and reduce tumour burden. Ultimately, this project aims to uncover new biology, inspire future treatments, and improve outcomes for patients facing this devastating disease.